H600 PhD Electrical and Electronic Engineering

This project is to design and implement novel ultrasonic transducer technology at the end of optical fibres for the measurement and detection of flaws and disease in engineering and biomedical applications. The aim is to be able to access harder-to-reach areas through the use of narrow optical fibres and endoscopic technology. This will be based on our novel ultrasonic cell imaging technology* and the project will be based around implementing this on optical fibre, the development of novel scanning and imaging systems and application in diverse areas. The project will also explore the implementation of these systems using conventional CW detection technology as well as pump-probe technology.
* Pérez-Cota et al, Appl. Opt. 54, 8388-8398 (2015)